Reducing water leakage through the development of high resolution soil maps

Our climate is changing. Hotter drier summers cause issues for water supply, and the chaotic weather patterns cause havoc with traditional infrastructure modelling. The old approach of comparing infrastructure performance with previous months or years no longer is fit for purpose. You will be working in an active, and truly supportive research team, closely aligned to industry, and working to seek to better our understanding of the dynamic interactions between soil, weather and infrastructure. Through your research, we will be able to improve our ability to benchmark and improve network performance. You will be a key member of this team, developing new digital soil mapping techniques to enhance our understanding of the soil. You will work alongside others to integrate these new maps into predictive burst models, and use the outputs to provide guidance to Anglian Water on where it can best target it's financial investments, so they can reduce leakage to a negligible level.